Understanding Planet-Disk Interactions through Global Hydrodynamic Simulations.

The project aims to investigate the influence of an embedded planet in a protoplanetary disk on the behaviour of the surrounding gas and multiple dust species. This will utilise the code FARGO3D to conduct global hydrodynamic simulations, with a focus on accretion rates of gas and dust onto the planet. Following successful 2D simulations, these will be expanded into 3D and radiation physics included using the RADMC code.